Theatre stage capture using 3D video technologies

Stagescreen is a UK creative technology ('Createch') SME with a core project team of Derek Nelson, a senior TV producer/director and Chris Hunt, an award-winning TV producer/director. Stagescreen is addressing a significant unmet need for the theatre and television industry with its virtual theatre and volumetric video workflow system to capture and present staged productions. Capturing and presenting staged productions in the metaverse opens theatre to a broader audience, including younger people of all socio-economic groups and regions.